AI-driven enhanced sampling of molecular dynamics simulations for applications in drug discovery

Molecular dynamics (MD) simulations are increasingly used in drug discovery to investigate pathogenic and drug resistance mechanisms and to perform virtual screening. But despite advances in High-Performance Computing (HPC), simulations of macromolecules still struggle to scale to timescales of biological interest and are prone to systematic errors.
So-called enhanced sampling methods ameliorate this time scale problem. They work by accelerating molecular dynamics along a system's \textit{collective variables} (CVs) - the degrees of freedom that govern conformational change. However, knowing which CVs are significant requires expert knowledge of a specific system. These methods, therefore, work well on smaller, well-studied molecules where there exists prior expert knowledge but less well on more complex, larger molecules of biological significance, thus limiting their uptake by the pharmaceutical industry.
Recent advances in machine learning algorithms for dynamical systems are promising new ways to bypass the requirement of expert knowledge and democratise enhanced sampling methods. Whilst, to handle uncertainty, unified statistical models can combine high-accuracy molecular structures from experiments with full kinematic observability from simulations.
We propose to develop a new enhanced sampling simulation framework that incorporates aspects of machine learning and experimental knowledge through Bayesian modelling of uncertainty, improving on the state-of-the-art in speed and accuracy. The framework will be applied first to small biological molecules before being scaled up to larger molecules studied in crucial medical research areas, such as antibiotic resistance and Alzheimer's disease.